New Driving Posture Seat Design for Light Commercial Vehicles

Motor manufacturers are focussing on delivering innovative products which allow reductions in CO2 emissions whilst adequately serving their customers' purpose. This project will study the feasibility of modifying the driving posture to achieve a reduction in vehicle mass and reducing CO2 emissions. The challenge is to maintain postural support and comfort requirements through ergonomic research and experimentation. This will ensure that the seating system does not compromise the occupant's ability to comfortably control a vehicle (using current standard control systems) and meet modern-day expectations for vehicle safety systems.